DEVELOPMENT OF A BIOREFINING PROCESS FOR THE PURPOSE OF MANUFACTURING DISSOLVING PULP USING LOW-COST IONIC LIQUIDS

Dissolving pulp is a high purity alpha- cellulose (91-3%) with low levels of hemicellulose (1-10%) and very low levels of lignin (<0.05%) and is used for a variety of purposes such as cellulose acetate, microcrystalline cellulose, and viscose fibers which are used for clothing and other textile products. Dissolving pulp is currently manufactured by 2 main routes: pre-hydrolysis kraft pulping and acid sulfite pulping. Neither method is very environmentally friendly due to the large amount of energy used and waste produced. There have been alternative methods explored such as organosolv or using enzymes such as xylanase and lignases to break down the unwanted constituents of the wood. Ionosolv is a technique developed for separating cellulose, lignin and hemicellulose parts of wood using ionic liquids which are able to be recycled therefore creating a circular process for wood pulping.